The effect of GLP-1/glucagon 'dual agonists' on amino acid metabolism: potential side effects and solutions

Oxyntomodulin (OXM) is a natural hormone released from the gut following eating. We know that OXM can reduce weight and improve blood sugar levels in people with diabetes. This is because OXM combines the effects of two other hormones, glucagon-like peptide-1 (GLP-1) and glucagon, leading to:
1. A reduction in the amount of food eaten, leading to weight loss.
2. Improved release of insulin by the pancreas and lower sugar levels.
3. Increased energy expenditure by the body which helps with weight loss.

Drug companies are currently developing medications based on OXM to help patients with diabetes and obesity. These are the GLP-1/glucagon 'dual agonists'. However, the research on these dual agonists has concentrated on their effects on body weight and blood glucose levels and has neglected other equally important components of the body such as the muscles, which contain most of the protein in our bodies. We know that glucagon leads to a breakdown of the building blocks of proteins (amino acids). Where glucagon occurs in excess, patients lose a great deal of muscle and become weaker. Our own research shows that OXM has a similar effect because of its glucagon-like effects, leading to breakdown of amino acids. This may cause loss of muscle protein to restore circulating amino acids. If OXM and 'dual agonists' lead to breakdown of amino acids and muscle loss this could cause serious health problems, particularly as we know that diabetic patients already have a lower level of muscle relative to fat in their bodies.

Therefore, this project aims to investigate the effect of dual agonists, asking the following questions:
- Does the GLP-1/glucagon dual agonist cause the body to break down amino acids, resulting in loss of muscle?
- Is this effect associated with the increase in energy expenditure?
- Can the muscle loss be reversed by a high-protein diet?

Knowing the answer to these questions is important to establishing the safety of these new 'dual agonists' prior to their widespread use in patients and may also allow us to prevent problems with a simple dietary change.

Technical abstract
Obesity and type 2 diabetes are global pandemics. Novel glucagon-like peptide-1 (GLP-1)/glucagon 'dual agonists' are being developed, combining appetite-suppressive and insulinotropic effects of GLP-1 and glucagon with the energy expenditure (EE) promoting effects of glucagon. However, glucagon induces catabolism of amino acids and excessive glucagon secretion in patients with glucagonoma leads to marked muscle wasting. I have shown that a naturally secreted GLP-1/glucagon dual agonist, oxyntomodulin (OXM), reduces amino acid levels in humans. I have also demonstrated upregulation of hepatic urea cycle enzymes, using a dual agonist analogue. I hypothesise that chronic GLP-1/glucagon dual agonist treatment leads to increased amino acid catabolism and loss of lean body mass.

My objectives are to determine:
1. The acute effect of a GLP-1/glucagon dual agonist on amino acid metabolism is glucagon receptor dependent.
2. The chronic effect of a GLP-1/glucagon dual agonist on lean body mass, muscle function, protein metabolism and EE.
3. Whether a high protein diet prevents loss of lean body mass during chronic dual agonist treatment.

I will use a long-lasting analogue of OXM, OX-SR, and OX-SR-Glu3 which possesses only GLP-1 receptor action, to:
1. Confirm the effect of a dual agonist on the acute metabolism of amino acids is due to the glucagon component.
2. Determine effects of a dual agonist on lean body mass, muscle function, protein metabolism and EE, when given to animals for 30 days.
3. Determine whether a high-protein diet prevents loss of lean body mass and muscle function when a dual agonist is given to animals for 30 days.
4. Demonstrate a similar effect on loss of lean body mass and amino acid metabolism in humans when OXM is given subcutaneously for 30 days.

These findings will establish the safety of GLP-1/glucagon dual agonists prior to clinical use and establish a preventative measure against side effects from these drugs.

Potential impact
Obesity is a current global pandemic and although bariatric surgery is effective as a treatment for obesity, it has several main shortcomings. On the other hand, the presently available pharmaceutical treatments, which include the glucagon-like peptide-1 (GLP-1) analogues such as liraglutide, are insufficiently efficacious: for example, up to 1 in 3 patients given liraglutide fail to lose the bare minimum of 5% weight despite high-dose treatment. There is a gap between problematic surgical treatment and insufficiently efficacious pharmaceutical treatment, where pharmaceutical companies are developing novel medications with improved efficacy.

Dual agonists combining GLP-1 and glucagon action have emerged as one of these promising treatment strategies. The dual agonists lead to the following effects:
1. Markedly reduced appetite via activation of GLP-1 and glucagon receptor, leading to a synergistic effect on food intake
2. improved insulin secretion via activation of GLP-1 receptor, leading to improved blood glucose levels.
3. Increased energy expenditure via activation of glucagon receptor. This counteracts any tendency to reduce energy expenditure which occurs as a secondary effect of weight loss due to calorie restriction.

A few dual agonists are currently making progress in clinical trials. So far, the research published on these treatments has concentrated on their effects on weight loss and glycaemic control. However, it is not widely appreciated that the glucagon-like action of these dual agonists can cause breakdown of amino acids and potentially muscle loss. The results of this project will establish their side effects on lean body mass, before they are released for clinical use.

The outcome of the current project will first benefit any potential patients who might be treated with dual agonists. Investigation of this potentially deleterious effect from these agents is important to improve patient safety. Moreover, if it is proven that a high protein diet can mitigate the side effect, the value of such evidence is self-evident. Ultimately, a safe dual agonist therapy will benefit the many patients who are struggling to manage obesity and its related complications.